Heriot-Watt University and Recyclatech Group Limited

To provide a robust methodology for the rapid evaluation of the surface chemistry of rubber following processing to certify effective devulcanisation.